Manchester Metropolitan University and AluFold Direct Limited KTP 22_23 R5

To develop new forms of operational management expertise that will enable AluFold to formulate and execute an enterprise-wide operational improvement initiative and exploit growth opportunities in the UK's fenestration sector.